Evaluating the Role of Multilingual Literacy in the Classroom to support the Implementation of the new Welsh Curriculum (2015-2022)

The project will evaluate the impact of pilot projects supporting multilingual literacy in a bilingual context in Wales. Since September 2015, Welsh-medium schools within three of the four Welsh educational consortia (CSC, ERW and EAS) have been pioneering multilingual literacy approaches to teaching languages. Research questions:
1. Which are the most effective strategies for embedding multilingual literacy?
2. What is the impact on pupils' confidence and competence in language-learning of a multilingual literacy approach?
3. Can the pilots be rolled out as models for teaching multilingual literacy across Wales?
4. What can Wales learn from multilingual literacy approaches adopted in other bilingual countries/regions?